"Rôl y Gymraeg mewn mentrau gweithredu cymunedol - The role of Welsh in community action initiatives"

"What are the effects of treating a native language as secondary in a bilingual country like Wales? Diglossia can induce conflicts, including strongly experienced ingroup-outgroup oppositions. In public communication settings like community assemblies, diverse attitudes, language backgrounds and skills meet. From experience, the use of Welsh is essential in this context; many locals would refuse to participate in an action that was discussed primarily through the medium of English, despite having a clear understanding of it. They may neither feel included nor encouraged to engage. However, the diversity of links between linguistic medium and engagement are not well understood in academic literature. This project will address this gap through standard sociolinguistic methodologies (surveys, interviews, observation, discourse analysis)."